Developing virus-based cancer vaccines with molecular enhancers

The COVID-19 pandemic highlighted the impact of vaccination, utilising platform delivery technologies such as Ad vectors as prophylactic vaccines. Vaccine efficacy relies on induction of immune responses, including T cells that target a disease-specific protein, termed antigen. This approach can be applied to the development of therapeutic cancer vaccines, to drive the body's own immune system to eliminate cancer through induction of strong T cell immunity against cancer antigens. Cancer antigens are often identified as "self" by the body's immune system, and therefore requires careful selection of candidate antigens alongside specific immune signalling to permit induction of an immune response, such as presentation via specific professional antigen-presenting cells, immune co-stimulation and driving of a pro-inflammatory response. The Ad vector platform is proven to induce potent T cell responses against viral proteins and is therefore a promising candidate platform to develop as cancer vaccines. To enhance the Ad platform, this research harnesses the power of the body's natural cell-to-cell communication system of protein transport comprising of extracellular vesicles (EVs), namely exosomes, to further increase vaccine immunogenicity. This will be explored through a number of different approaches to tether antigens to the surface of EVs (Bliss/Parker Cardiff University, collaborator Webber Swansea University), building upon previous work by the lead supervisor (https://www.sciencedirect.com/science/article/pii/S2329050119301494?via%3Dihub#appsec2). Live, in vivo imaging of antigen-tethered exosome release/uptake will be performed in a zebrafish model of exosome spatio-temporal distribution (Richardson, University of Bristol), using appropriate tethering approaches for the model. Tethering motifs fused to model antigens and cancer antigens will then be packaged into the adenoviral vector platform to produce molecular-adjuvanted cancer vaccines. These novel vaccines will then be evaluated pre-clinically as cancer therapeutics in mice (Parker/Bliss).